University of the West of England and One Care (BNSSG) CIC KTP 24_25 R5

To develop systems and processes for evaluating and integrating digital technologies in General Practices, this project will address challenges in implementing remote patient monitoring. This will help Practices rapidly detect changes in patients' health, reduce the need for travel, empower self-care, and increase care efficiency while reducing clinician workloads.